Neolithic lake sites, fossil insects and the spread of agriculture

The project investigates the spread of farming, climate and environmental change in northern Greece and the Balkans during the Neolithic, based on fossil insects.